Centre for Creativity, Regulation, Enterprise & Technology (CREATe)

Over the last decade, the creative industries have been revolutionised by the Internet and the digital economy. The UK, already punching above its weight in the global cultural market, stands at a pivotal moment where it is well placed to build a cultural, business and regulatory infrastructure in which first movers as significant as Google, Facebook, Amazon or iTunes may emerge and flourish, driving new jobs and industry.

However, for some creators and rightsholders the transition from analogue to digital has been as problematic as it has been promising. Cultural heritage institutions are also struggling to capitalise upon new revenue streams that digitisation appears to offer, while maintaining their traditional roles. Policymakers are hampered by a lack of consensus across stakeholders and confused by partisan evidence lacking robust foundations. Research in conjunction with industry is needed to address these problems and provide support for legislators.

CREATe will tackle this regulatory and business crisis, helping the UK creative industry and arts sectors survive, grow and become global innovation pioneers, with an ambitious programme of research delivered by an interdisciplinary team (law, business, economics, technology, psychology and cultural analysis) across 7 universities. CREATe aims to act as an honest broker, using open and transparent methods throughout to provide robust evidence for policymakers and legislators which can benefit all stakeholders.

CREATe will do this by:
- focussing on studying and collaborating with SMEs and individual creators as the incubators of innovation;
- identifying "good, bad and emergent business models": which business models can survive the transition to the digital?, which cannot?, and which new models can succeed and scale to drive growth and jobs in the creative economy, as well as supporting the public sector in times of recession?;
- examining empirically how far copyright in its current form really does incentivise or reward creative work, especially at the SME/micro level, as well as how far innovation may come from "open" business models and the "informal economy";
- monitoring copyright reform initiatives in Europe, at WIPO and other international fora to assess how they impact on the UK and on our work;
- using technology as a solution not a problem: by creating pioneering platforms and tools to aid creators and users, using open standards and released under open licences;
- examining how to increase and derive revenues from the user contribution to the creative economy in an era of social media, mash-up, data mining and "prosumers";
- assessing the role of online intermediaries such as ISPs, social networks and mobile operators to see if they encourage or discourage the production and distribution of cultural goods, and what role they should play in enforcing copyright. Given the important governing role of these bodies should they be subject to regulation like public bodies, and if so, how?;
- consider throughout this work how the public interest and human rights, such as freedom of expression, privacy, and access to knowledge for the socially or physically excluded, may be affected either positively or negatively by new business models and new ways to enforce copyright.

To investigate these issues our work will be arranged into seven themes: SMEs and good, bad and emergent business models; Open business models; Regulation and enforcement; Creators and creative practice; Online intermediaries and physical and virtual platforms; User creation, behaviour and norms; and, Human rights and the public interest. Our deliverables across these themes will be drawn together to inform a Research Blueprint for the UK Creative Economy to be launched in October 2016.

Potential impact
CREATe's research focus and major impact will concern SMEs and individual creators and performers who typically lack access to legal and IP management advice and technical assistance, vital to commercialising innovative and creative ideas. We will also engage large corporate interests whose influence, resources and global reach will be integral to CREATe's impact and long term sustainability. In addition, we will deliver impact for: the public arts sector who pressingly need legal, business and technical advice around digitisation of holdings, archives and outputs; policymakers who need independent research on the cultural and digital environment, free from stakeholder bias or influence; civil society, who need support in advising citizens and supporting civil liberties and innovation in policy debate; and, users by improving their quality of life.

To optimise impact we have recruited over 75 non-ROs, including individual creators, SMEs, major corporate interests, cultural heritage institutions, and civil society and policy organisations. Should our bid succeed, we also have firm indications of future support from Google, Hewlett Packard, the FA Premier League, PRS for Music, TATE, BBC Research, Creative England, Consumer Focus and Creative Commons. We will also seek dialogue with the IPO, BIS, DCMS, Ofcom, WIPO and the EC Commission. We expect these partnerships to be ongoing, extending impact beyond the funding period. We would also note the regional strength of our research consortium; only 30% of employment in the creative industries is concentrated in London, eg there is significant games industry and media concentration in Scotland.

Industry is notoriously hard to engage with academic research. We draw on the expertise of the University of Glasgow Research & Enterprise, and have learnt from the success of our partners at Horizon who doubled their RCUK funding base from £20m to £40m through industry support in just 2 years. To involve and engage existing and new partners we will:
- Integrate our public sector, civil society, and industry champions into all Centre activities. For example, our industry champion, Frank Boyd of the Creative Industries Knowledge Transfer Network (set up under the Technology Strategy Board) will sit on our Governance and Research Advisory Boards providing access to over 5,500 creative industries enterprises;
- Involve partners in CREATe events and seminar series as speakers, panel organisers and attendees, especially our initial brainstorming and end-of-Centre industry training events;
- Leverage existing mechanisms for funding SME/academic engagement such as Encompass First Step Awards and the SFC Innovation Voucher scheme, and run sand-pit style bidding by industry for project ideas. We will also encourage bidding jointly with industry for funding from TSB, RCUKRC, Arts Council, NESTA, and so on;
- Establish residency and secondment programmes allowing two-way exchange of staff between CREATe and its partners;
- Create outputs specifically tailored for industry, such as: creative industry multi-sector guidance on IP management; our Research Blueprint for the UK Creative Economy; open source tools on data-mining, automated licensing and user interface; co-authored articles for industry journals, and presentations in industry fora. For policymakers and civil society, we will set agendas for debate, respond to consultations and "translate" research from one discipline to another
- Use our international academic partners as well as our existing consortium partner networks to extend impact eg Goldsmiths, Edinburgh and St Andrews' participation in AHRC Creative Knowledge Exchange Hubs (CreativeWorks, Design in Action); Horizon and connections to other Digital Economy Hubs; UEA's high profile in creative writing, media lecture series and London hub; Strathclyde's involvement with EPSRC Bridging the Gap activities, and so on;
- Develop tailored online training modules for industry.